Aerospace Engineering

The overarching aim of the research is the definition of acceptable defects in the adhesive joints of a composite wind turbine blade. The acceptable criteria will take into consideration the trade-off between the complexity and costs associated with detecting small defects, and the knock-on effect on structural sizing and associated materials usage and sustainability of larger defects. To this end, the following objectives have been set:
To investigate defect formation in spar cap/shear web adhesive joint as a function of manufacturing and material parameters using numerical and experimental tools
To investigate the effect of defects in adhesives on the mechanical properties of a typical spar cap/shear web joint of a wind turbine blade using numerical and experimental tools
To assess the effect of reduced joint properties on the structural integrity and life of a wind turbine blade.
To derive an acceptance criterion for adhesive defects in wind turbine blade structures.
Effect of defects study on adhesives of spar cap - shear web assembly structures of wind turbine blades